Bacterial and immunological changes and sensing in space flight

Exploring antibiotic resistance and increased bacterial virulence in micro-gravity.

Macauley's project focusses on studying the crosstalk between bacterial and immune cell response to materials in microgravity through the development and application of new analytical methods.